CityZen

CityZen aims to research and develop a machine learning technology platform that to deliver highly personalised and contextual mobile-based services for people living in city environments, with an initial focus on developing transformational approaches to advanced mobile healthcare delivery (e.g. heart monitoring) and activities of daily living, such as shopping, eating and exercise.